Universal Fire Protection System Proof of Concept

Plumis wishes to develop a next-generation fire suppression system to compete with
conventional sprinklers and overcome several factors that have slowed sprinklers' market
penetration in domestic use.
Presently Plumis produces Automist, a domestic fire suppression device which is used as an
alternative to sprinklers for certain niche applications. To meet its growth objectives, Plumis
wishes to develop a new product that learns from Automist but has much wider application
around the world. This system is referred to in this application as a UFPS (Universal Fire
Protection System) because it is economically applicable to a wide range of applications.
Like Automist, the UFPS will be used in England and Wales to enable open plan layouts
either under the building regulations, or the Housing Act 2004 and RRFSO 2005; however
whereas Automist is designed for operation in a single room of 32 square metres or less, the
UFPS will also be a full substitute for sprinklers throughout a premises, and as a result will
enable a wider range of property types and locations. Like Automist, the UFPS will address
several problems associated with conventional sprinklers: the consumer’s fear of water
damage, space required, water consumption, lead time to get a fitted system, retrofit
suitability, and the inflexibility and lack of transparency of the specification process.
This project will aim to produce a Bench prototype UFPS which will retain Automist’s
advantages in retrofit but will use valve control to improve value in larger new build projects.
Smart detection and novel spray design will be optimised and the project will UL list the
resulting design to a known international standard. This will enable much greater growth
globally.